University of Derby and Forterra PLC

To investigate potentially viable sources of previously deposited PFA, and appropriate benefication methodologies for its use as a raw material to maintain the production of lightweight construction blocks.